Play and Learn with Green Bean

Green Bean is a fictional character from the Green Bean Collection, a series of collectable children's books, toys, music and entertainment productions created by author Anita Frost. Green Bean is a household friend for children from birth, to preschool, to primary school age. Green Bean teaches learning through play, supporting social and emotional development, and promoting healthy and sustainable living. Green Bean lives in the beautiful lands of Adventure Dales with five unique friends who love learning and playing together.

The dynamic team bringing Green Bean into creation are based at Green Bean Studios, in the North West of England.

Green Bean Studios' mission is to be a globally leading sustainable children's entertainment brand, addressing key issues in society through Edtech, GreenTech, RetailTech, and Tech for Good. By scaling our tractional multi-revenue brand, we aim to implement real, lasting change to tackle childhood obesity, children's mental health, the negative impacts of overusing technology, and the ongoing ecological crisis our world is facing.